Researching Radicalism in the North: Embedding New Modes of Dramaturgical Research at Red Ladder

This practice-led research project interrogates the place, function and efficacy of contemporary dramaturgy in the production of radical theatre in Yorkshire. It seeks to expand understandings of the role of the Dramaturg and embed these in a long-standing theatre company with a history of radicalism in the region: Red Ladder. It will provide the first longitudinal ethnography of the function, impact and critical agency of dramaturgy in small scale theatre in the UK, where currently its value is under-researched and its capacity under-utilised. Its findings will impact directly on the company as well as on small-scale theatre in Yorkshire.